Project CLAIMS (Coolant Leak Artifically Intelligent Monitoring System

Project CLAIMS (Coolant Leak Artificially Intelligent Monitoring System) will provide a technology demonstrator, of advanced automated condition monitoring system for detection and classification of leaks from the primary circuits of designs of light water reactors. Nuclear plants are valuable, high capital cost assets with long operating lifetimes delivering reliable base electricity load to the grid. It is recognised that in order to maintain optimal safety and economic viability, application of advanced Surveillance, Diagnostic and Prognostic technologies will be required, particularly as plant lifetimes extend to 80 years and beyond.